Composing with the senses: Working with musicians to express

The inherent embodied knowledge of a musician comes forward in certain aspects of music improvisation. Beyond learnt technique, it is the product of the musician's subjective experience: their experience of the acoustic and social environment (Waters, 2007), their psychophysical state or the weight of the instrument on the body. Meanwhile, technologies such as virtual reality, 4D cinema or haptic devices expand our ability to construct subjective experiences by stimulating the senses. This PhD develops a composition practice that uses sensory stimuli to enhance and direct the subjective experience of the musician in order to generate novel artistic expression.